University of Portsmouth Higher Education Corporation and Entec International Limited KTP 21_22 R3

To develop an automatic integrated platform and embed a maintenance, repair and operations spares management capability, enhanced by artificial intelligence/machine learning.